Improved braking through controlled water addition

Improved braking through controlled water addition For many years the UK rail industry has struggled to manage the effects of low adhesion. The problem is most severe in Autumn when track-side leaf fall can contribute to very slippery condition - the so called problem of "leaves on the line". Annually, the UK rail industry spends over £50 million trying to deal with the problem. We discovered that the issue doesn't occur at all on days with heavy rain, even during Autumn. Our solution simply creates "rainy day" conditions on the track by spraying a small amount of water from the train to the track when a slippy rail is detected. Our idea has been shown to work well on a test train. This project aims to extend the work to prove the benefits on a passenger service train.